Supporting critical food supply chains

Maintaining food supply chains during the COVID-19 crisis is critical.

Workers in this sector are being asked to stay at work for the benefit of their local communities, and the entire country - from supermarket employees to delivery drivers and more.

Keeping critical food supply chain workers safe, customers safe, and communities safe is essential. This has to include targeted and voluntary COVID-19 testing. To be most effective, this should include the ability for tests to be sent to key workers to conduct at home.

At-home testing has to pass a "usability" test. It has to be easy enough to use and interpret by an ordinary person at home.

We are creating a "digital supervisor" in the form of a smartphone application that takes the user through conducting the test, step by step, using pictures, video and clear instructions. Most importantly, we are using AI to read and interpret the test results, significantly reducing human error. Then the results are automatically collated in a platform/dashboard for mapping and analytics, integrating data from multiple testing methods.

If successful, this approach can improve the "usability" of testing, and can unlock at-home testing for critical employees in the food supply chain.

This capability will be equally important for other key workers, including people providing critical transport or council services, and more.

--ADDITIONAL INFORMATION HERE--

Extension for impact funding.

The extension will enable faster, wider exploitation of the core capability from this project - namely the use of a smartphone with cloud-based AI to read and interpret point of care medical tests.
This extension will enable us to rapidly commercialise this capability for off-the-shelf multi-parameter urine test strips, and fertility and pregnancy tests. In doing so, it will accelerate the hardening and scaling of the capability for all such point of care medical tests, including for core project for COVID-19 testing for the food sector. Applying this capability to wider point of care medical teats, including fertility and pregnancy tests, was a key element of our initial exploitation plan.